ALF - Advancing cooperation on the foundations of law

There are significant disparities between EU and non-EU higher education institutions in terms of administrative and institutional capacity to successfully carry out the main task of legal education and research. Individual efforts and academic achievements of scholars from this part of Europe are usually not accompanied by the appropriate administrative and institutional structures. This situation makes it difficult for these institutions and their staff fully develop their capabilities in both academic research and legal education. ALF aims to help the Faculty of Law of the University of Belgrade - BGL (a Widening country institution) to become a widely known and sought-after top-class European research institution, by raising its academic research profile and by strengthening its research management and administrative capabilities. To this end, ALF will provide a thorough and comprehensive three-year transfer of academic and administrative foundational knowledge from three leading institutions at EU level: The University of Genoa, the University of Surrey, and the Instituto de Ciencias Juridico Politicas da Faculdade de Direito da Universidade de Lisbon. ALF fulfils five objectives of the Horizon Twinning Action: (a) it enhances the excellence capacities and resources of the BGL, thus closing the still evident research and innovation gap within Europe; (b) it enhances networking activities between the BGL and top-leading EU institutions; (c) it helps the BGL to engage in key research areas and joint activities, thus raising the research profile and attractiveness of the BGL and its staff; (d) it strengthens the BGL's research management and administrative capacity through the transfer of administrative knowledge, establishment of a specialized project office and a specialized research center; (e) it improves creativity, mobility and scientific excellence through a novel joint research project on "Practically orientated legal fundamentals"